Filigree: WIRE365

UK-based SME Filigree are using their deep industry and technology experience to develop a collaborative cloud-based SaaS platform, WIRE365, a visual, 'code-free', accessible financial modelling and analysis tool which integrates fully with the Microsoft 365 ecosystem.

Filigree aims to replace the existing costly and unscalable financial modelling tools with a user-centric, accurate, collaborative platform. Current services are unable to manage the complexity needed and do not offer a comprehensive suite of tools.

WIRE365 will also support businesses in their long-term COVID-19 response, enabling flexibility in working situations requiring financial and numerical analytics.

This project will unlock future investment, pulling forwards investment in UK R&D creating new job opportunities.